Identifying the mechanisms of gut-brain axis to sweet sensing in patients with type 2 diabetes using neuroimaging techniques

This project will use multidisciplinary approach to integrating brain imaging and sensory measurements to investigate the impact of carbonation alone or with different sugar types (SS and NSS) on brain-related areas associated with appetite sensation, food intake and appetite control in humans.Furthermore, to investigate long-term effects of carbonated beverages on appetite control and obesity risk, an animal trial will be included.

Study 1 (0-12 month- UoN): Development of a model beverage system varying in carbonation and sugar types. A full experimental sample design will be conducted generating samples varying in carbonation level and two sugar types (SS vs NSS).
Study 2 (12-36 month - UoN) : The effect of carbonation and sugar type on appetite control and food intake. Selected subjects will come to our lab to drink the developed beverages (300ml). After 5 mins post-consumption, blood samples will be collected every 15 mins for 2 hours for measurement of Ghrelin, Leptin, PYY and GLP1 by ELISA, all key to appetite regulation. In addition, brain scans will be collected before and after consuming the drinks.
Study 3 (36-48 month - UoN/UoA): The impact of carbonation and sugar type on long-term obesity risk. Briefly, weanling rats (n=10) in each treatment will have ad libitum access to either flat or carbonated Water, SS beverage or NSS beverage to determine long term impacts on food intake and weight gain using metabolic monitoring systems. Body and fat depot weights following euthanasia at 4 months of age will be recorded and plasma and tissues collected. Primary analyses will be measures of appetite control and include plasma quantification of Ghrelin, Leptin, PYY and GLP1 and relevant quantification of proteins and or genes expressed in the brain to assess correlations with food take."